Qurrode: Quantum corrosion monitoring

The Qurrode project will develop a compact, portable optically pumped magnetometer (OPM) quantum sensor capable of detecting corrosion through insulting materials such as concrete, thermal insulation or metal layers. The detection of corrosion under insulation is aligned to areas of interest for the UK government such as monitoring of infrastructure.